University of Central Lancashire and JFN Integrated Solutions Limited

To design, develop and implement an organisational development programme that will improve marketing, tendering, management information as well as operational and management processes.